Forging the standards which will shape the UK’s AM sector (ANVIL)

Additive Manufacturing (AM) has the potential to revolutionise the design, production and supply of parts, but exploitation has been limited. A major challenge for industry is to understand the true capability of the new techniques - especially making comparisons between machine platforms.
The ANVIL project will overcome this issue, by bringing together key end-user sectors and AM experts to develop a standard way of assessing the capability of metal powder bed fusion processes. This approach will be used to compare the latest machines and the information generated will form the basis of an interactive design for AM guide. Application demonstrators will be designed using this guide and manufactured to provide case studies for promoting the effective use of AM technology. An AM-OLR (On-Line Resource) will be established to disseminate the findings and encourage sharing of data across the UK AM sector.